Trespasser Identification and Deterrent System (TIDS)

Zircon software has a wealth of experience in developing high-integrity safety related applications within the rail industry. Our understanding of assisting clients throughout each individual RIRL's up to product deployment for well-known organisations such as Knorr-Bremse, Siemens and Petards will be key to our success. In addition, Zircon has experience in working with complex hardware and a number of COTS (Commercial Off-The-Shelf) products specifically designed for rail while our knowledge also covers supporting existing operational systems on the network. Zircon has been involved in Machine Learning (ML) research for over 5 years. In particular much of the research has utilised Video Analytics. After a successful 6 month trial, a previous research project called Platform Train Interface (PTI) Cam, was installed at London Undergound Victoria station. PTI Cam detected passenger interaction and intrusion from platform to the track. PTI Cam forms the basis upon which the SEBS solution can be built. PTI Cam delivered a successful demonstration. Zircon are taking the same approach in this competition and applying it to the scenarios outlined, notably: trespass (short-cuts, fare evasion, grafitti) and theft. The system may inevitably detect potential suicide attempts which is not it's intended purpose, although could be seen as a seen as a secondary use case. TIDS is modular stand-alone off-grid CCTV safety system capable of being deployed in all enviroments and designed to deter trespassers on the railway network. The system is fully automated utilising statistical analysis and machine learning algorithms, parts of which, already proven in past projects. By deploying an automated powerful deterrent device such as TIDs, we will reduce the number of train delays as a result of trespass which will have a direct impact on improving customer satisfaction.